Space Burial

Space Burial: The small capsule that acts as a storage device for DNA, and a memory chip that has been populated with information which captures a deceased’s persons personality, represents the ultimate innovation of funeral services. Indeed, once the capsule has been placed into a near Earth orbit, and then accelerated towards a direction that had been chosen by the customer, a star system, galaxy or exo-plant, a space burial will be the greatest after live journey.